novel HEAT pump for HOUSEs using fetu's compander (HEATHOUSE)

The decarbonisation of housing stock is essential to meet the net zero targets. With further emphasis for new technology by the phase out of gas boilers for all new build houses in 2025\. Currently there is not a solution that fits all with barriers around alternative heating and cooling technologies. Including cost, the ability to retrofit, noise and performance.

FeTu's heat pump based on their novel 'Compander' technology, an integrated compressor and expander solution overcomes these problems. This 6-month project will facilitate testing of FeTu's innovative heat pump to accurately map key performance metrics validating both recent modelling and bench-top tests. Previous work suggests FeTu's system could deliver a Coefficient of Performance particularly in heating applications greater than current state of the art air-source heat pumps. As it is entirely reversible, FeTu can also offer high cooling performance.

A simplistic cost effective system, FeTu offer strong return on investment, high efficiencies and an ability to retro-fit in a variety of dwellings due to their compact size.

With other applications in industrial, commercial and portable cooling, there is significant market reach and potential for strong exports into Europe and the wider world.